Multi-spectral x-ray imaging

The project will create a platform for advanced detection by X-ray in the food safety industry. It will take a single photon detection camera chip, currently used in the oil and gas sector, and re-configure it to address needs in the food inspection industry, an industry where the X-ray detection system market is worth more than 1bn Euro.

The sensor can use up to six energy channels allowing more complex detections and more efficient systems for multiple detection challenges. Globally, no one has brought this method to market for real time applications and for addressing new challenges in the food inspection industry.

This transformative technology will create a library of data from which new, UK-based IP can be developed. New ways to process the data, including methods on how it can be used in the field of AI, for production monitoring and ingredient inspection across the supply chain, as well as end of line inspections will facilitate flexibility in an industry under contract pressure to introduce change. Major manufacturers will be better able to comply with legislation, identify issues early, prevent later costly recalls, improve the accuracy of automated processes and track, trace and store a variety of digital manufacturing data. Digital transformation can bring competitive advantage to large manufacturers, who will push technology through the supply chain.

The same technology can be translated to be effective in airport security, postal security, munitions inspection and for inspecting composites used in airplanes. It is essential the UK is in the forefront of this technology from both a hardware and an image processing perspective. This project will build the foundation for products that will lead the way in industrial multi-spectral inspection.